Novel X-ray/[gamma]-ray Detectors

Semiconductor radiation detectors that can operate at high temperature are desperately needed by industry, academia, and governments for applications including nuclear power, decommissioning, and waste monitoring; non-destructive testing; mining; healthcare; space exploration; synchrotron science; nuclear research; sterilisation of food and other items; and with particular urgency, for national security and defence applications: the detection and interdiction of contraband nuclear and radiological material at ports and boarders, as well as at strategic locations, and in the field is a particularly pressing problem. Such capabilities are required for nuclear non-proliferation and the prevention of nuclear terrorism. They are also required for the detection and monitoring of covert nuclear programmes and intentional or accidental radiological contamination.

This project will develop novel X-ray and [gamma]-ray detectors and rapidly bring them to market. The UK will benefit from the development of a new commercially available X-ray/[gamma]-ray detector technology that has the potential to outperform existing technologies and provide benefits to multiple industries and fields.